A high-resolution mass spectrometry platform for state-of-the-art precision health metabolomics

Context: Metabolomics is the study of the complete set of small molecules, known as metabolites, within a biological system (e.g., cells, tissues, or plasma). These are the end products of biochemical processes in the body and provide a snapshot of the organism's physiological state, including disease state and treatment response. Mass Spectrometry (MS) is the primary methodology used to measure metabolites, particularly in medicine and life sciences. A wide range of initiatives have been undertaken over the last 10-15 years to standardise all aspects of the workflow including sample preparation, MS analysis, and data analytics. Metabolomics has become a primary analysis modality for understanding underlying biology with applications in disease diagnosis and drug development, as well as more esoteric areas of research including space travel and archaeology. Challenge: Despite its widespread use and advancements in understanding the best ways to perform metabolomics experimentally, metabolite identification remains difficult and onerous, particularly in discovery mode. Online resources enable structural identification via spectral libraries, but when molecules aren’t included within spectral libraries, identification is reliant on accurate mass measurement. Compared to proteomics, where peptides are identified by making comparisons to amino acid sequence databases, the structural diversity of metabolites and lack of a consistent building-block framework means mass accuracy plays a much bigger role in metabolite identification. This has resulted in a bottleneck in the discovery-to-targeted workflow at the metabolite identification step, where thousands of promising features are discovered with potential clinical relevance, but the onerous step of identity confirmation inhibits translation. Over the last 2 decades, considerable technological improvements have been made to mass spectrometers which means their mass accuracy has improved from about ~5 ppm at the turn of the millennium to offering 200 ppb on state-of-the-art commercial instrumentation. The Waters Xevo MRT (xMRT) MS, equipped with advanced multi-reflecting time-of-flight (MRT) technology, is a compact benchtop system designed to deliver enhanced power and resolution in a small footprint. It achieves up to 100,000 resolution at 100 Hz acquisition rate, with mass accuracy of less than 500 ppb, ensuring reliable analyte identification across diverse samples and complex matrices. This high precision is particularly beneficial in metabolomic studies, where accurate mass measurements streamline workflows, reduce turnaround time, and improve confidence in results. By minimising uncertainty in metabolite identifications, the system enables data rationalisation in hours instead of days. Consequently, much greater mass accuracy, alongside the incorporation of artificial intelligence, provide considerable advances in metabolite identification which will make the broader agnostic metabolomic workflow much more biologically informative.
Aims:
To establish an upgraded state-of-the-art metabolomics platform for clinical and biological metabolomics and health-based archaeometabolomics.
Objectives:
Cardiovascular Research
Help establish cardiometabolomics for projects in identifying markers of diagnosis and progression for Heart Failure with preserved Ejection Volume (HFpEF), aortic stenosis, and coronary artery disease (CAD), but not limited to these.
Continue work in archaeological and health projects
The Leicester van Geest MultiOMICs Facility (LvGMOF) works at the forefront of precision medicine, driving biomarker research from discovery to clinical implementation. This work is predominantly in cardiovascular medicine, but extends to cancer, respiratory, frailty (especially sarcopenia) and into health archaeology. This new instrument will help transform that transition from discovery to targeted assay development by increasing the molecular identification of putative biomarkers. This will greatly enhance the translation of successful projects from benchtop to clinical implementation.